Document Detectives: A Crowdsourced Approach for Reuniting Strayed Documents at the UK National Archives

This innovative PhD project seeks to address the long-standing issue of strayed records in the UK National Archives (TNA) by leveraging crowdsourcing.
Despite existing preventative measures, thousands of records—including books, maps, and documents—become separated from their original collections. These records often become separated due to mishandling or oversight. While archivists manage and catalogue records, researchers bring expert knowledge of specific subjects, which can help identify and reunite these separated records. The current reunification process is slow and resource-intensive, necessitating an innovative approach to prevent the backlog from growing. By engaging both archivists and archive users, the project seeks to develop a novel method to reunite strays in archival collections.
The objective is to develop a sustainable method, minimising staff time and resources while keeping a good balance of accuracy and engagement with the public of the archive. The research addresses key questions: how can crowdsourcing effectively assist in reuniting strayed archival records? What other methodologies can enhance the efficiency and accuracy of this process? how can a sustainable, scalable model be developed for long-term impact?
Maintaining record integrity is crucial for historical research. While crowdsourcing has been used in the Galleries, Libraries, Archives, and Museums (GLAM) sector, this project is unique in applying it to a management problem. Given TNA’s successful crowdsourced transcription projects, this is an opportune moment to harness public expertise for reunification. This project will be of interest to many within heritage conservation and management, GLAM, digital heritage and digital humanities communities. This project will be of interest to diverse communities researching our past.
This project is in line with TNA’s research vision and priorities. It cuts across two areas of expertise identified in the Research Vision: 1) Digital, Data and Emerging Technologies 2) Impact, Culture and Engagement. This project will use emerging technologies, i.e. the crowdsourcing platforms available due to the Internet, to solve one of the longstanding management challenges of archives. This project has the potential to establish TNA as a world-leading research organisation in crowdsourcing to solve management challenges. This project will use emerging technologies to empower archive users. One of the greatest benefits of crowdsourcing is users worldwide can interact with the collections without necessarily visiting TNA. This project will actively engage with volunteers to ensure that they feel valued and their contributions are recognised. This project will make a real-world impact. It will contribute to long-term goals of TNA.
This research will offer an innovative, scalable solution to a persistent archival challenge faced by archives worldwide while strengthening connections between archives and their user communities. A new subfield of research within crowdsourcing in heritage will emerge from this project with involving users in solving longstanding management challenges in GLAM. The impact of this project will remain even after the project finishes. It will also impact thousands of archives in the UK and beyond. Long-term real-world impact will be achieved through expediting the process of reunification, saving time and resources and helping in preserving memories for the users of archives.